An Innovative Materials Handling Solution that Uses Data-Rich Components to Enable the Provision of a Simulation Capability 75% Cheaper and Earlier with an Expected 22% Reduction in Testing Time and Cost.

vLOGIX Limited (vLOGIX), directed by George Laing, Tony Quinnell and Kevin Blackney is a rapidly growing, UK-based automation and logistics SME. The Directors' backgrounds in project management, programme management and software and systems engineering have enabled them to innovate an open standard design tool that can produce logistics simulations in days rather than weeks and reduce solution design testing by 22% as well as potentially generating a year-5 post-project revenue of £15M.